Neighbourhood Policing and Collective Efficacy (NPACE): Tackling Serious Violent Crime

Despite recent concerns that cuts to neighbourhood policing have contributed to a surge in serious violent crime - in the first 100 days of 2018, 52 people were killed as a result of serious violence in London - there is little evidence that neighbourhood policing is effective at tackling these issues. Furthermore, there is no clear theoretical understanding of the underlying mechanisms of how neighbourhood policing might influence outcomes such as serious violent crime.

The aim of this project is to develop a greater understanding of how neighbourhood policing works, specifically in terms of its role in building strong and cohesive communities, and whether this type of policing can be used effectively to tackle serious violent crime. The research has three specific objectives: 1) to develop a logic model specifying how neighbourhood policing should work to increase collective efficacy within communities; 2) to assess the practices of London's Safer Neighbourhood Teams operating in disadvantaged communities; 3) to provide evidence on the effectiveness, or not, of neighbourhood policing in increasing collective efficacy and tackling serious violent crime.

The research will address the theoretical gaps identified in the literature as well as feeding into the policy process of police and other agencies.

Potential impact
The proposed research has a number of beneficiaries, both within and outside academia.
Beneficiaries outside academia include stakeholders from the public sector, police forces, professional policing bodies, police officers and the wider public. The main stakeholders to benefit from this research have been identified as the College of Policing, the Metropolitan Police Service (MPS; and other police forces in the UK and overseas) and the Mayor's Office for Policing And Crime (MOPAC).

The research has direct relevance to the work of the College of Policing who are currently developing national guidelines for effective neighbourhood policing. Through engaging the College throughout the project, the research will feed into and influence future iterations of their guidelines, as well as add to their knowledge base on how neighbourhood policing works.

The research aligns with a number of priority policy areas outlined in the Mayor of London's 2017-2021 Police and Crime Plan (e.g. a focus on local policing and serious youth violence). Engagement with MOPAC will enable the findings of the research to reach relevant decision-makers and to influence policy development in these areas.

For the MPS - the site of this project - the findings of the research will provide learning for the organisation about the practices of their neighbourhood policing teams, and whether (and how) their officers may be able to contribute to building stronger and more cohesive communities and, ultimately, tackle serious violent crime. It will also benefit individual police officers involved in the research through increasing their understanding of the ways in which they could maximise their own impact to reduce violence.

Within academia, beneficiaries include those conducting research into policing, and other areas of criminology and sociology. In particular, the research will fill substantial theoretical gaps in the literature on neighbourhood policing and how this style of policing could work to increase collective efficacy within communities, as well as provide empirical evidence on the effectiveness, or not, of neighbourhood policing.

Alongside stakeholder and academic impact, London's diverse communities are one of the most important beneficiaries of this research. Through investigating the link between police activity and serious violent crime, the research has the potential to make the lives of those living in the UK safer and more secure.